Carbon Capture Ready? – Developing a Toolkit for Industry to Enable Carbon Capture within Energy from Waste plants in the Tees Valley

This project proposes to deliver a highly innovative project in the field of carbon capture and storage but also adheres to the circular economy strand; by offering solutions to Energy from Waste (EfW) sector. This project will draw on expertise form academics from Teesside University (partner) who have capabilities to develop CO2 capture solutions via hybrid processes and Durham Filtration Ltd, process filtration experts to the EfW sector